The application of advanced data analytics to predict rugby match outcome in the PRO14 league. FUNDING PROVIDER(S)

The aim of this PhD project is to investigate whether match performance indicators (PIs) are effective at predicting match outcomes at the elite rugby union level in the PRO14.

The candidate will review current match performance indicators and apply these to legacy data from our project partner, Ospreys rugby, to retrospectively establish their efficacy in match prediction. The legacy data comprises individual athlete, team, strategy and wellness information. This data will be augmented over the duration of the PhD by the inclusion of head impact loading data, collected by the student, allowing a new generation of PIs to be established and verified across PRO14 seasons 21-22 and 22-23.